Uniform embedded lighting films based on inorganic LEDs

Design LED Products have developed an thin, efficient, mechanically flexible LED lighting technology which enables large area lighting. Driven by radical innovations, this project will deliver a postive leap performance, from which DLED will demonstrate large area, flexible LED lighting panels.